Resilience of complex infrastructure networks through distributed control

This project aims to improve the resilience complex infrastructure asset networks through complex network modelling and optimisation.

The suggested methodology is as follows:

1. Understand the operational and performance aspects of telecoms networks [working in collaboration with BT]
2. Develop a set of graph-mining based techniques for modelling the operation of telecommunication networks that helps to gain a deeper understanding of the resilience of its service provision based on the data generated by the network. This will bring together theories of complexity network science and network resilience.
3. Develop a toolset that will allow the monitoring of network performance and making decisions appropriate for improving its resilience.
4. Demonstrate the capability of the model and toolset for specific a specific use case [use case to be chosen in discussion with BT].

The expected outcomes are as follows:

1. A novel technique for data-driven modelling and analysing resilience of complex infrastructure networks.
2. A toolset for improving the resilience of complex infrastructure networks.

The National or international relevance/importance of this project is as follows:

A resilience telecommunication infrastructure is critical to national productivity in today's digital age. Future telecommunications networks will need to be far more adaptable in coping with disruptions. This project will develop the foundations for a "smart" infrastructure network that is able to monitor its performance and take decisions pro-actively to cope with impending disruptions.